Feasibility Study for UK's first Solar Electric Forecourt

"GRIDSERVE are bringing to the UK market a revolutionary product and concept: the Electric Forecourt(tm) that addresses the current public concerns about mass-market charging of electric vehicles whilst simultaneously generating renewable energy and solving grid challenges. The concept is highly aligned to the UK Government's 2018 Road to Zero strategy. Our products are designed for the modern age and will make owning and operating an electric vehicle in the United Kingdom an enjoyable, convenient and stress-free experience.

Our vision for the project is to assess the commercial feasibility, select a suitable site and design a technical solution for the UK's first Solar Electric Forecourt - a utility-scale, grid-connected, renewable energy powered piece of next generation transport infrastructure. This innovative solution will offer convenient, mass-market, charging infrastructure that incorporates ultra-rapid DC vehicle charging, battery storage and solar generation on a single site location. The project will test feasibility of managed charging use cases and business models for Solar Electric Forecourts in a variety of urban and urban-fringe environments. Our partner, Upside Energy will focus on models to optimise additional revenue by using flexibility of Forecourt batteries and charging facilities both to provide balancing services to the grid and to optimise revenue earned from solar PV generation linked to the Forecourt (either physically or virtually)."